London South Bank University And Age Concern London

To raise standards of existing research function, adopting academic research principles and practices, increasing credibility within political and social communities, generating income and reducing costs.